Parker Filtration

Oils are essential in a wide range of deodorant formulations, as structuring ingredients
e.g. as oil-in-water emulsions and as benefit agents. From the perspective of skin
protection and ingredients delivery, 'natural oils' could provide performance
advantage over the synthetic oils that are typically in current use. Moreover, their
incorporation would also create opportunity for sustainable raw material sourcing.
The primary objective of this £2,2m project is to identify superior natural oil
compositions for deodorant applications. This requires in-depth research on how oils
wet and penetrate the outer layers of skin and how natural oils can meet product
performance of synthetic oils. Natural oils- by mimicking the natural coating of
sebum - could also improve the lipid-rich skin barrier, through specific interaction
with skin proteins, which would enhance their protective and caring technological
advantages in personal care formulations.
There is a clear market potential for products like deodorants that provide more
natural care. The industry has not yet succeeded to find an appropriate answer here.
Unilever will build on the successful track record of collaboration with local
Universities and forge new links. Unilever -having a major presence in the Yorkshire
Region with its world-scale deodorant factory in Leeds -will transfer into the region
the specialty knowledge generated by its global R&D team, create 5 new and secure
40+ jobs.